PATT Travel for Oxford University

This application seeks funds to cover the cost of travel and subsistence from astronomers from Oxford University to work at and acquire data from telescopes around the world in order to make observations of stars, galaxies and quasars and further explore the Universe.